University of Gloucestershire and 7 Layer Solutions Limited

To develop a banknote lifecycle solution to monitor and analyse the degradation of bank notes and how this varies for notes with different printing attributes